The onset of plate tectonics 3 billion years ago? - New insights from Ca-Sr-Pb-Nd isotopes and implications for large-scale crustal evolution

The continental crust is the archive of the processes and events that have controlled our planet's evolution for the last 4.4 billion years. Its formation modified the composition of the mantle and the atmosphere, it supports life, and it remains a sink for carbon dioxide through weathering and erosion. The continental crust has therefore had a key role in the evolution of the Earth, and yet the timing of its generation, and the processes that shaped its evolution, remain a topic of considerable debate.

Views on the evolution of the continental crust have changed dramatically as ideas on geological processes have evolved and as methods to interrogate the rock record have advanced through developments in stratigraphic analysis, petrography, paleontology, geochemistry, geochronology, geophysics and modelling. Crucially our understanding of the processes involved in the generation and the evolution of the continental crust has grown enormously through the latter part of the 20th and beginning of the 21st centuries following on from the development and acceptance of plate tectonic theory.

A fundamental question is to determine when plate tectonics started, and a few studies have recently argued that this major change in Earth's evolution may have happened 3 billion years ago during the Mesoarchaean. This model of Earth's evolution remains highly controversial and much debated by the community. The validation of this model is therefore a key step in understanding the large-scale evolution of the Earth, through repeated interaction between the mantle, the continental crust and the atmosphere.

This proposal is to explore the processes of generation, maturation and growth of the continental crust through time, using a new geochemical approach based on the analysis of various isotopes systems with different geochemical properties and decay constants (K-Ca, Rb-Sr, U-Pb and Sm-Nd), in a large range of rocks, minerals and sediments with pre- and post-3 Ga ages. The data will allow to establish the composition of the continental crust at different stages of its evolution, as well as the variation in the balance between subduction-related and intraplate- related magmatism through time, with a confidence that has not been achieved hitherto. A sharp transition from intraplate-related to subduction-related magmas at 3 billion years ago, along with high rates of crust recycling from this time, would constitute clear evidence for the global onset of plate tectonics at this time.

Potential impact
A - Beneficiaries

Beneficiaries of this research will be:

- The academic domain (1)

- Everyone in the wider public fascinated by the great events and processes that shaped our planet (2)

- People in the research and industries fields interested in the measurement of Ca isotopic abundances (3)

- The manufacturers of mass spectrometers (4)

B - How they will benefit this research

(1): The main beneficiary of this research will be the academic domain. The question of "When and how the continental crust formed?" has been a matter of intense debate in Earth Sciences for the past four decades, and this proposal aims to bring key answers to that long-standing question.

(2): The development and the acceptance of plate tectonic theory has been one of most popular scientific discoveries of the 20th century. However, when plate tectonics started remains highly debated, and this proposal is to establish that the global onset of plate tectonics happened 3 billions years ago. Once validated and accepted by the scientific community, this scientific discovery may constitute a major update to school and high school teaching books.

(3): This proposal is partly built upon the development of a method for analysing Ca isotopes by ID-TIMS, with a level of precision and accuracy that has not been achieved hitherto. The measurement of Ca isotopes has challenged the analysts for more than three decades; therefore people in the research and industries fields interested in the measurement of Ca isotopic abundances will also benefit this research. In detail, the variations in the isotope composition of Ca caused by fractionation in heterogeneous systems and by nuclear reactions can provide insight into a wide range of geological, biological, and cosmic processes; and so Ca isotopes have a wide spectrum of applications in cosmochemistry, geochemistry, archaeology, palaeontology, palaeoclimatic, nutritional, and biomedical studies. Ca is a biologically essential element and represents a common constituent of the mineralized tissues as well as soft tissue and body fluids. Ca isotopes therefore find application in biochemistry and clinical medicine to study calcium metabolism. A 3-days workshop entitled "Measurement, applications and perspectives of Ca isotopes in Earth, Planetary, Life and Social Sciences" will be organised in the School of Earth Sciences at the University of Bristol in the second quarter of Year 2. This workshop will bring together researchers from a large number of Schools at the University of Bristol (e.g., Earth Sciences, Archaeology, Biology), as well as a number of researchers within UK and internationally.

(4): Because of the large domains of applications of Ca isotopes, my research will benefit the manufacturers of scientific equipment interested in building and developing analytical platforms for the measurement of Ca isotopes (e.g., Thermo Scientific). One aspect of the development of the analysis of Ca isotopes will be to use a 10^10 Ohm current amplifier (instead of the standard 10^11 Ohm) to measure high intensity beams on the 40Ca. Thermo Scientific, the manufacturer of the Triton TIMS hosted by the Bristol Isotope Group, may benefit from the tests runs at Bristol and hence decide to improve the specifications of newly produced mass spectrometers. A specific method of data acquisition and reduction will be set up for Ca isotopes measurement (I have more that 5 five years experience in this domain) and this method is likely to be used by Thermo Scientific to update the version of their software.